Offset Lithographic Printed Electronics

Printed electronics represent a growing technology for fabricating electronic devices on materials such as paper and plastic using electrically functional inks in combination with standard printing processes. They can facilitate applications that are not feasible / uneconomical with conventional silicon-based electronics. Nano Products Ltd proposes a new approach to the manufacture of printed electronic circuitry.